University of Durham And Icona Solutions Limited

To develop and introduce a new parallel framework for the aesthetica simulation software to improve performance and make effective use of multi-core, High Power Computing and distributed environments/multi-processor hardware.